Development of Human to Human (H2H) communication platform that creates personalised call to action videos with a human touch

Seven is a business that looks to help to create personalised videos with a human touch. In three simple steps, anyone can record a quick video, add a call to action feature or two and circulates that video to a selected audience. This allows for an emotional reaction to the video and a want to engage, replacing emails or private messages that are hard to distinguish from spam by utilising what is terms as human to human (H2H) interaction.

The true focus of Seven is for H2H interactions both within businesses such as human resources, health and safety, employee/manager interactions, and across business such as recruitment, marketing and event organisation and management. This communication platform will integrate with large everyday platforms used by businesses such as Salesforce, Hubspot and stripe to ensure maximised utilisation and will leverage the personalised messages to demand high interaction rates. The convenience of the recording messages instantly and attaching a required link, image, video, document or other call feature added to the higher reputation (with the integration of a human video) will increase the likelihood to replace conventional communication tools.